The University of Lancaster and Clarkson and Woods Limited

To develop and embed a new natural capital and ecosystem assessment ecological consultancy service in the solar park service portfolio and provide insight to enable optimal evidence-based site management guidance.